Oxford Brookes University And CMS Industries Limited

To develop an innovative engineering and design function, focusing on lightweighting, materials, joining technology and manufacture for rapid assembly/disassembly.